X-Ray Emissions from the Uranian System

The project involves modelling potential x-ray emissions from Uranus's magnetosheath. The x-rays are created through solar wind charge exchange between neutral particles from Uranus's many moons and heavily stripped solar wind ions. Uranus's magnetosheath will be modelled in 3D, included cusps. This will feed into ice giant mission planning.